Robust Component Analysis for Facial Analysis and Recognition in the Wild

The objective of this project is the development of methods for unsupervised extraction of low-dimensional representations from high-dimensional temporal data, capable of handling "in the wild" data.
Application of the aforementioned methods may include:
-Person verification/recognition based on motion data
-Spatial and temporal alignment and unsupervised segmentation of human behaviour
-Unsupervised measurement of human behavior similarity based on visual data